ZapToBuy - mobile technology to revolutionise product placement market, the financing of films and TV and the way people shop

With the support of the Technology Strategy Board we will develop technology and software
to enable consumers of visual media to use their smartphones to easily access information
about products on-screen, and purchase them.
Product placement, also called brand integration, is an advertising technique used by
companies to subtly promote their products through appearances in film, television or other
media. It is estimated that the global product placement market surpassed £5.5 billion in 2012
(Source: PQ Media). Despite the size of this market; advertisers, producers and consumers of
visual media face numerous major constraints in promoting, viewing and purchasing products.
Only major multi-national companies have products with sufficient brand recognition to
warrant placing their products in visual media. Even in these circumstances, it is difficult for
consumers to find the exact product they see displayed, and millions of opportunities for
lucrative purchases are lost.
ZapToBuy's software and app will allow consumers to easily call up product information and
purchase items they see on screen. This technology will revolutionise the product placement
market delivering a range of benefits for consumers, advertisers and visual media producers.
We will facilitate a dramatic reduction in irritating and often ineffective, direct advertising, as
products will be integrated into programmes and films. We will facilitate a considerable flow
of funds to producers and greatly simplify the funding of film and TV projects.